HX Lab - Marketing and VR Technology

Applying HX Lab Neuroscience Technology in the marketing and video game sectors, alongside emerging technology such as VR and AR. Our technology creates distinctive neuroscience data from unique situations.